University of Gloucestershire and Iungo Solutions Limited KTP 23-24 R3

To enhance the recruitment for and delivery of existing services in a way which fits the post-covid landscape. To develop a two-directional Machine Learning recommendation system to make suggestions as to a given candidate's career trajectory and course suitability.